Creative Margins: Building capacity to widen participation in arts spaces and practices

This network bid builds on a series of meetings at which artists, members of publicly funded Arts institutions, and academics specialising in youth and community work, came together through a shared concern with the persistent inequality in arts participation in England and Wales.

Many marginalised groups especially those who also live in poverty are at risk of social isolation, substance misuse, self-harm and civic disengagement. Evidence that involvement in the Arts and arts-based activities can play a positive role in ameliorating these risks has accrued over the past 15 years. Yet, research shows that it is marginalised groups who do not sustain their involvement or benefit from long-term experiences of Arts to enhance their lives. Our meetings led us to ask the question, 'Why, given that participation in Arts has come to be framed increasingly within inclusion agendas, do these often play out in practice, unintentionally, in exclusionary ways?' The network set out to explore what more arts organisations and artists can achieve by attuning to the needs and knowledge of marginalised groups through a multidisciplinary lens.

Hitherto, debates about specific approaches to widening participation in the Arts have taken place within fields that have developed independently of each other. For example, the fields of youth and community work draw on arts-based practice to empower marginalised groups, and have developed skills for befriending and working with groups who find themselves on the periphery of society. However, while the Arts disciplines strive to democratise access to the Arts, yet consultations with participants who work in publicly funded Arts organisations, such as national theatres, museums, galleries and arts centres revealed considerable concern about the uneven social participation in the Arts. Lectures on creative media courses in Further Education colleges often teach marginalised young people. While the disciplines of the Arts and the fields of community and youth work have developed independently of each other, there is enormous potential to share different perspectives to understand this complex problem which requires both critical debate and the inclusion of multiple viewpoints.

In response, we will create a network to facilitate boundary crossings between hitherto siloed fields that have different approaches and purposes in relation to the Arts. Through a series of regional multidisciplinary, multiagency BarCamp (N=5) style exchange spaces, stakeholders from Arts disciplines as well as those who work in publicly funded theatres, museums, galleries and art centres will come together with academics and practitioners from the fields of community and youth work to critically debate issues such as participation, democracy, enterprise, trust, street work and festivals. Two BarCamps will be hosted by a youth centre and a community centre enabling marginal groups to lead activities. Events will be designed to enable a multiplicity of perspectives through processes of making, attuning, listening and debating. Collectively, we aim to develop new ways to imagine and understand how marginalisation takes place in often-imperceptible ways, and to forge new ways of working that draw on the strengths and creative resources of marginalised groups. A website will enable insights to be gathered incrementally across the BarCamp events and shared publicly. The long terms objective is to create guidance for Arts organisations who are grappling with the Culture White Paper's (CM 9218) expectation for the first time that all museums, theatres, galleries, opera houses or arts groups that receive government money "should reach out to everyone, regardless of their background". The challenge here is to develop new models for effective partnerships that can be adapted in specific local communities based on the values implied, rather than through performative acts such as counting numbers through the door.

Potential impact
We have designed the network BarCamp exchange spaces to deliver the project objectives outlined in the Objectives section and maximise impact on both academic and non-academic users. The project will contribute to a 'Fair Society' by supporting the effective and equitable access to arts-based organisations, facilities and practices for groups who do not usually access these. Eventually the project (when the future plans to research new ways of working with marginal groups are complete ) will provide guidance to public arts organisations and artists on how to access and engage marginal groups in meaningful ways.

When it is complete, the project will address the need to prepare the future workforce, by suggesting how groups who do not usually consider employment in the arts sectors may be supported to consider future careers in the Arts and as entrepreneurs creating a more democratic, participatory society.

Users and beneficiaries of the research who are outside the academic research community (they can be individuals, specific organisations or groups/sectors):

- Policy-makers, governments (at local, regional, devolved, national, and/or trans-national levels);

- Arts Council for England, Arts Council for Wales, and other Art Councils in the UK and beyond;

- Public sector agencies or bodies, such as public arts institutions such as museums, theatres, art galleries, studios, dance organisations and opera houses;

Professional or practitioner groups

- Youth Workers and Community Education practitioners who work with arts-based methods and arts, and arts organisations;

- The third sector, including charities, museums and galleries, organisations, and individuals in the creative and performing arts;

- Museums, theatres, art galleries, studios, dance organisations and opera houses in the 5 regions will be networked with each other and youth and community workers in the region through the BarCamp meetings, mailing list and project website;

- Local communities or the wider public in general.

The network will create new connections between arts, Arts Institutions and Youth and Community workers, as well as Further Education lecturers on creative media courses in the five regions where the BarCamp meetings will take place: Manchester, London, Bradford, Brighton and Cardiff. This will develop the capacity for inter-agency work that supports marginalised groups to benefit from the Arts.

(see Pathways to Impact attachment)